A kid-friendly screwdriver

A new concept in screwdriver technology. Manufactured almost entirely of recyclable plastics, this new Patented approach means that all ages and abilities can take on DIY and make it fun. The ratchet and torque-limited design means no more aching wrists, or cross-threaded screw heads.